Quantifying rates of CO2 dissolution in U.S. natural CO2 reservoirs through integration of noble gas and 3D reservoir modelling techniques

This project will generate new knowledge on CO2 dissolution rates, relevant to the worldwide problem of engineering secure CO2 storage. It will use 3D reservoir modelling techniques, noble gas and stable isotope geochemical interpretation and is CASE supported by Equinor.